DNA methylation age acceleration: examining the role of socioeconomic position and diet

This project proposes to investigate whether socioeconomic position is associated with DNA methylation in the MRC National Survey of Health and Development (1946 birth cohort), and whether indicators of diet might mediate any associations found.